Development of a PEMD supply chain for Off-Road vehicles

Perkins Engines Company Limited and the University of Nottingham are working together to improve capability in virtual process development (VPD) and virtual product validation of Power Electronics, Motors and Drives (PEMD). Significant advancements in processes for assessment of lifecycle and embedded carbon, remanufacturing, refurbishment and recyclability analysis of PEMD will be realised, supporting the development of the circular economy.